The University of Liverpool and Polyphotonix Limited

To embed capabilities to design, produce and certify medical diagnostic instruments based on OLED technologies to clinically assess patients with eye disorders eg retinal pathologies.